Autonomous Wind Turbine Optimisation Software - AWTOS

"Current WT control systems do not optimise the end to end system and are set up with factory default settings to optimise individual elements of the drive train such as the generator and inverter. Factory settings are not optimal due to site specific wind turbulence and machine to machine variability caused by wear and tear. Non-optimised control leads not only to reduced electrical output, but increasing stresses on the WT structure and components, which can reduce useful asset life and increase maintenance expenditure.

The PES company vision is to be the leading global player in the application of next generation control algorithms to optimise the end to end performance of Wind Turbines (WTs), increasing electrical output), reduce maintenance cost, and extend asset life. PES is developing AWTOS (Autonomous Wind Turbine Optimisation Software) which has the potential to increase WT electrical output by 6% which is significant for the wind industry as on a typical wind farm, a 6% improvement in AEO can double the net profit to the owner.

To date PES has received public funding which has developed the initial AWTOS prototype which has full patent protection in a number of countries and has full freedom to operate.

The initial AWTOS prototype has been shown to work in a controlled environment and the next stage is to test it on real WTs. The aim of this project is to develop AWTOS by testing AWTOS on a WT in the field. PES has partnered with a leading European WT manufacturer and operator to gain access to a number of operational WTs. This project will be an important stage in developing AWTOS in to a proven control system that can be sold to WT operators globally.

PES was part of ICURe cohort 12 which provided invaluable market intelligence. The insights have helped refocus the business model and the initial market target. The initial offering will improve WT output by 6% which provides a 12 month payback to the operator. Initial revenues will be generated from a one off fee but this will develop into a service fee as the business develops."